Processing differences in habitual and non-habitual Bulgarian-English code-switchers

Despite the rapid advancement in the field of code-switching in the past 20 years, research up to date has not thoroughly
examined code-switching between Slavic languages and English. The semantic and syntactic aspects of code-switching
of Bulgarian-English bilinguals have previously been overlooked. This research project will expand on the literature on
processing and code-switching by examining the differences between habitual and non-habitual Bulgarian-English codeswitchers and the neurological differences in the two groups. Investigating the reasons behind the frequency of codeswitching of different bilinguals would explain why some code-switch more than others, and whether there are major
differences in the processing of the two groups. There will be two stages to the data collection. In the first, data from
Bulgarian-English bilinguals will be collected through a questionnaire looking at the background, language knowledge,
sociolinguistic context, and attitudes of the bilinguals. Afterwards, EEG recordings will be made of the processing of
code-switched sentences when bilinguals are exposed to various language tasks, such as a sentence production task.
The collected data will be statistically analysed using ANOVA.